Tended Commercial

"Tended is a personal safety technology start-up which develops intelligent systems and accident detection wearables to improve the safety of lone workers. The Tended Commercial project is being developed to support the 6 million lone workers in the UK and to provide employers with an all-round, effective safety solution for both mobile and site-based employees.

Using Bluetooth mesh technology and AI-powered wearable devices to detect accidents with high precision, Tended Commercial's systems can immediately send for help when an employee needs it most, reducing post-accident response time. The project will also contribute towards employers' legal and moral obligations for ensuring employee health and safety at work, not only in the UK but across Europe and the rest of the world.

It is an innovative project and one that will fill a huge gap in the market as existing lone worker solutions are associated with limited functionality, high costs and likeliness to send out false alarms and are therefore seldom implemented in businesses. With this project, Tended will develop a highly-beneficial solution that employers can easily integrate into their systems to improve workplace safety and offer lone workers peace of mind when carrying out their tasks.

Tended is working with some of the largest companies in the UK from a variety of different industries to ensure the solution developed over the next 18 months is perfectly suited for commercial applications, providing businesses with significant financial, regulatory and ethical benefits."